Automated Gene Assembly from Codons to Complete Genes and Pathways

The ability to assemble genes from smaller DNA fragments or generate combinatorial libraries of genetic mutations is fundamental to the field of synthetic biology. Different methodologies exist for their fabrication but enzymatic assembly produces a consistently high quality product, compared to other methods, which is essential for downstream processes for improved characteristics such as improved strains or improved protein function/yield. The project aims to achieve combinatorial gene assembly in a high throughput, automatable fashion, delivering a powerful and valuable tool for commercialisation in the synthetic biology arena and providing potential benefits for drug discovery and industrial applications.